Manchester Metropolitan University and Fothergill Polycom Limited

To develop elastomer/textile laminates with sustained fragrance and/or antimicrobial functionality with built in bacteria l/biofilm inhibition.